GoldUI

GoldUI aims to empower the older individual by enabling them to access online services such as social networks, reminders, shopping and healthcare through familiar home devices such as bedside radios and TVs. It does this by enabling a younger relative or informal carer to manage a GoldUI profile for the end-user, defining their service needs and accessibility requirements. In doing so, GoldUI allows its older end users to benefit from the convenience and economy of the digital world.